BES Consulting Engineers Ltd

Development and implementation of information processes and systems to serve construction projects that are delivered using Building Information Modelling platforms (BIM).